Functional Tissue Derivatives Derived from Human Pluripotent Stem Cells provide Innovative Opportunities for Stem Cell Science

In this project, the project will focus on the formation of stem cell-derived human skin utilising our expertise in this area and the incorporation of multiple cell types such as immune cells to increase tissue complexity and relevance. The objectives of the project will be : a) confirm the developmental potential of selected embryonic and induced pluripotent human stem cell lineages; b) differentiate dermal fibroblast and keratinocyte lineages following established protocols; c) construct bioengineered human skin utilising differentiated stem cell derivatives; d) investigate cell signalling between tissue compartments to enhance cellular differentiation; e) increase model complexity introducing alternative cell types such as immune cells to incorporate inflammatory signals; f) assess characteristics of models produced from iPSC lineages carrying mutations associated with skin disorders such as dystrophic epidermolysis bullosa and sclerosis; g) evaluate test interventions to ameliorate pathological phenotypes to demonstrate model efficacy.